University of Exeter and Best Energy Saving Technology Limited

To adopt machine learning and Artificial Intelligence techniques to develop new, unique, energy, building and asset management software services.